Metallic Rotor Containment Sleeves for Permanent Magnet Machines

The overall scope of this proposed PhD is to bring electromagnetic understanding, design capability and manufacturing capability for metallic sleeves up to the point where they provide a compelling option for future aero space electrical machines.